Machine Learning for Additive Manufacturing Experimental Design Algorithm (MEDAL)

MEDAL will develop a method of optimising process parameters by suggesting a minimum number of new experiments based on legacy data. This will significantly reduce process optimisation cost and time.